Development of Planar-illumination Non-linear Microscopy for Applications in Reproductive Biology and Medicine

Development of Planar-illumination Non-linear Microscopy for Applications in Reproductive Biology and Medicine